Optimization of cold cathode flat panel X-ray source technology for use in a mobile, bedside, 3D chest imaging system (OptiX)

Current 3D imaging devices with conventional X-ray tube based DT and CT systems suffer from high input power requirements, high dose and large size. The necessary source movement makes them fundamentally non-portable and expensive, limiting their availability in smaller clinics.

OptiX will overcome these issues through compact, low-cost a unique electronically controlled X-ray source array Flat-Panel Source (FPS)technology. This eliminates the need for physical movement, enabling faster scans and 3D image reconstruction in seconds.

The QUASAR Group at the University of Liverpool and Adaptix Ltd have been collaborating on developing 3D X-ray image technology since 2015. Adaptix has already demonstrated the effectiveness of the FPS in various applications, including hand, foot, dental, and veterinary imaging. Additionally, simulations and joint research demonstrated that lower energy levels (e.g., 90 kV) can produce equally good 3D chest images while reducing radiation exposure.

OptiX aims to optimize, build and commercialize a novel 3D chest X-ray system based on the FPS technology.

This will involve:
Significantly upgrading the FPS for higher voltage, current, and a larger coverage area suitable for chest imaging;
Optimizing system components such as the detector panel and array configuration;
Conducting simulations and experimental research to identify optimum parameters for a compact, low-dose, and affordable FPS array.

OptiX has the potential to transform chest X-ray imaging by offering faster, safer, and more accessible scans.